Sensing the late Iron Age and Roman Past: geophysics and the landscape of Hertfordshire.

In the late Iron Age and Roman period Hertfordshire was a densely settled county. A number of Iron Age "proto-towns" - oppida -are known or suspected including Wheathampstead, Verulamium/St Albans, Welches Farm and Braughing. Some of these sites developed into the towns of the Roman period including the major site at Verulamium, the third largest town in the province. As well as the towns, a network of rural sites ranging from Roman villas to modest farmsteads existed, probably as many as one per square kilometre. In places, the pre-Roman field systems have survived to the modern day.
Although much research has been conducted on both the towns and the rural sites, for example the excavations at Verulamium, Gorhambury, Baldock, Dicket Mead and Chells, there is still much we do not know about the layout of these sites and their relationship to each other. Excavation, perhaps the best known archaeological research technique, is expensive and slow and can only look at relatively small areas. Aerial photography, especially the 100% survey commissioned by Hertfordshire CC in 2010, has added many new sites and information to our understanding, but is less good for producing more detailed plans of sites, especially the smaller rural sites.

This project, therefore, aims to examine a variety of Iron Age and Roman sites across the county using geophysical survey techniques, principally magnetometry. By using a magnetometer we can create plans of what lies beneath the soil without having to resort to excavation. Although lacking in the chronological precision of excavation, it can provide a valuable intermediate level of data between the aerial image and an excavated site. We will be surveying the Roman town at Verulamium as well as other sites across the county. The survey results will be combined and examined using GIS.

The project is formed of a coalition of interested groups including the Institute of Archaeology, UCL, the Welwyn Archaeological Society, the St Albans and Hertfordshire Architectural and Archaeological Society, the North Hertfordshire Archaeological Society, the Welwyn Hatfield and St Albans branches of the Young Archaeologists Club, Welwyn Hatfield Museum Service, St Albans Museums, St Albans City Council and the Hertfordshire Historic Environment Record. Training is being provided in the use of an advanced cart-based magnetometer for undertaking these surveys across the county. In addition, a week long summer school will be run for any community heritage group member.

The results of this project will allow us to examine issues such as the layout and development of Verulamium, the nature of the numerous enclosures in the county, and the pattern of rural settlement. The results will also be fed back into the Herts Historic Environment Record to help them protect our county's heritage. The progress of the project can be followed via the project's website and blog, and the results will be published and presented in a variety of places including a one day conference at the end of the project.

Potential impact
The impact of this project can be divided into two areas: the impact of the results of the research and the impact of the process of the research.
The four main groups of beneficiaries are: academia (principally archaeologists and ancient historians but potentially also geophysicists), the public sector (specifically the Hertfordshire Historic Environment Record, and the various collaborating museum services), the general public (largely members of community heritage groups such as the archaeological societies and the Young Archaeologists Clubs, but also individuals) and possibly schools if we can build links via the YACs.

The first two groups are likely to benefit most (but not exclusively) from the results of the research, the latter groups will benefit from both the results and the process.

Academia

The impact on academia has largely been explored in the "Academic Beneficiaries" section of this application. In addition to the issues discussed there, academia will benefit from building a closer relationship with the community heritage groups involved as well as, more broadly, disseminating information about the project and how those relationships were built. Knowledge exchange is also two-way: local community groups have detailed knowledge of their area, often unpublished.

Public Sector

The Hertfordshire HER has a responsibility for protecting and managing the archaeological resource in the county and does this via maintaining the record, and advising the planning authorities and developers. By feeding back the results of the project to the HER this will "increase... the quality of the advice that the HCC Historic Environment Unit provides in responding to development proposals and agri-environment schemes" (Bryant, in letter of support). In addition, the collaboration of the HHER with the community heritage groups will improve the latter's understanding of the role of the HHER and its potential. The district archaeologist for St Albans City Council fulfills a similar role at a more local level, and the benefits to the City Council are similar. Local museums are clearly a major contributor to the cultural heritage of the UK but the current economic crisis has put them under great financial pressure, and indeed many have been closed down, e.g., Harlow. By facilitating the work of the project and then helping to display and disseminate the results, the local museums involved will be able to build even stronger links to community groups and with academia, and demonstrate their irreplaceable role in the cultural life of the nation.

The general public

The community heritage groups involved will benefit in many ways. 1) By gaining the results of the surveys for the sites/landscapes they are involved and interested in. 2) By gaining skills in geophysical survey and access to advanced equipment including beyond the end of the project. 3) By making their groups and activities more publicly visible to a wider range of people. 4) Via 3, helping to build up and increase their membership and 5) by the creation of an informal network of community heritage groups across the county. In addition, the archaeological societies which mainly consist of older people will have the opportunity to work alongside the younger members of the YAC allowing both groups to appreciate the perspectives of the other.

Schools

At present the project core team does not include any school groups. We will, however, contact six-form colleges/schools with sixth formers with a view to creating links and involving interested teenagers in the work of the project. The pupils will benefit from training, contact with university based academics, and contact with archaeological society members.